Simulating the relativistic bispectrum

Recent theoretical work on large scale structure in cosmology has shown that the 2 and 3 point correlation functions contain important new corrections which allow for new tests of general relativity and the foundational equivalence principle on very large scales. The aim of this project is to develop the necessary tools to measure this new class of intrinsically relativistic observables in large-scale structure simulations.